Mechanism-Informed Design of R3SiCF3 Reagents and Modulators

The project aim to identify new silicon reagents and modulators for selective release of CF3 or CF2; characterise the kinetics and mechanism to design faster release, and develop new methods to leverage the unique properties of the reagents at discovery or process chemistry scales. The project will contribute to the EPSRC priority areas of Sustainable Chemistry ("cleaner, more efficient, less consumptive and safer chemical processes") Catalysis (studies to understand the molecular mechanismsand development of new catalytic processes) and Chemical Reaction Dynamics and Mechanisms (Rates and mechanisms of chemical reactions in gas and solution phase and at surfaces, including kinetics and thermodynamics.)